Collaborative mapping of large scale outdoor environments

Large outdoors environments often present variable types of land and terrain, both natural and artificial. For many applications (e.g. search and rescue, military, and farming), area mapping is essential but difficult to achieve using solely ground-based vehicles due to the variability of the terrain. This project proposes the use of a swarm of Unmanned Aerial Vehicles (UAV's) (fixed wing or multicopters) to provide a comprehensive coverage to precisely and accurately map the area in combination with ground-based vehicles where appropriate. Previous work has investigated the use of Evolutionary Algorithms (EAs) to provide reliable communication between UAV's and ground-based vehicles in simulated environments [1]. This project would build on this work in a novel direction on real hardware. Each UAV will be equipped with a camera and a small computer (eg Raspberry Pi) as well as data communication hardware. The UAV will perform real-time image analysis to decide where to fly in relation to the ground to accurately capture its features. For example, the UAV would fly at a lower altitude above highly textured areas, or to fly along tracks [2]. The data will be relayed to a base station using radio communication, possibly using other UAV's as relays to the base station. An EA will be used to position the drones to maximise the radio coverage of the swarm. The data collected can be used to map the area, and the UAV's and ground-based vehicles can be directed towards areas of interest. References: [1] "UAV Flight Coordination for Communication Networks: Genetic Algorithms versus Game Theory", 2021, Giagkos, A., Tucci, E., Wilson, M.S., and Charlesworth, P. In: Soft Computing, p. 1-21, https://doi.org/10.1007/s00500-021-05863-6 [2] "Automatic driving on ill-defined roads: an adaptive, shape-constrained, color-based method" Ososinski, M. & Labrosse, F., 2015, In: Journal of Field Robotics. 32, 4, p. 504-533 30 p.

Big Language Data involves natural language datasets (audio and text) that are extremely large (many terabytes in size). Automatically analysing Big Language Data presents many challenges, not least being how existing methods scale when the data being processed is an order of magnitude greater that previous datasets in size.

A primary aim for this project will be to develop novel distributed algorithms for automating the processing of big language data. These will require the use of Supercomputing Wales infrastructure and will be based on start-of-the-art compression methods that have been developed at Bangor University. An important research question will be whether novel methods can be developed for compression-based language modelling that significantly improves their performance so that they outperform other deep learning methods and even rival or outperform human-level performance.

A secondary aim for this project will be to develop tools and web services that will make the application of these state-of-the-art natural language processing (NLP) and machine learning (ML) methods (in particular, compression-based methods) easier for a non-specialist to apply.